Quantitative 3D remote digital compositional and structural characterisation of outcrops

The construction of 3D sub-surface geospatial models of onshore basins is a vital aspect of hydrocarbon exploration and is critically dependant on the information derived from the analysis of geological outcrops and borehole cores. Current analysis techniques produce very limited datasets that do not fully capture the inherent 3D nature of these geological features which result in significant gaps in structural information with consequent severe effects on the accuracy of geological interpretation. A newly developed field portable imaging instrument (MicroFTS) has demonstrated the capability to remotely identify the key sedimentary lithologies accurately. This project will demonstrate the capability of the MicroFTS to significantly increase the volume, coverage, and level of detail, of structural and compositional information at sample-borehole-site and basin scales, at very low cost.

Geological outcrops provide an important primary source of data for geologists and are extensively used within both academia and industry for teaching, training and research, and for the development of conceptual and predictive geological models. Accurate characterisation of lithology and mineralogy in rock volumes and the sedimentary architecture of a hydrocarbon basin is central to predicting the presence or quantifying the volumetrics of hydrocarbon resources. Seismic reflection data can image large-scale reservoir architectures but vertical and horizontal resolution is typically limited to tens of metres. Conversely, core and wireline logs can provide much higher resolution but wells are typically sparsely distributed, sampling only a very small percentage of the rock volume. Outcrops, however, offer direct observations of rock bodies and their geometries, architecture and lithological heterogeneities over scales ranging from less than 1 cm to several tens of kilometres. Conventional outcrop analysis techniques (e.g. sedimentary logs, surface geological maps and cross-sections provide invaluable information on geological systems, facilitating many contemporary structural and stratigraphical and syntheses.

However, field data are typically collected by one- and two dimensional paper-based methods that do not fully capture the inherent 3D nature of geological features. Associated accuracy, precision and uncertainty are rarely defined, and it is often difficult to extract reliable quantitative information on the geometries and spatial heterogeneities of sedimentary rock bodies, data which are essential for 3D computer-based geostatistical reservoir modelling. However accessibility issues significantly limit the data acquired from such sites using traditional mapping methods. Geological exposures can also extend over 10s of square kilometres, resulting in a significantly under sampled and unrepresentative dataset. A more integrated approach to the analysis of the sedimentary architecture using a quantitative, digital- based characterisation of borehole cores and outcrops would enhance the accuracy of basin analysis.

Although there have been significant advances in the accuracy of modelling the geometry of geological interfaces remotely using Terrestrial LiDAR Scanning (TLS), the definition of the rock volume itself has been restricted by severe limitations in the range and accuracy of the mineralogical and lithological information retrievable using photographs. While spectral reflectance based remote sensing methods have demonstrated some capabilities in resolving rock compositions the operational utility is severely restricted by the limited range and accuracy of minerals that can be detected and the effects of viewing configuration and illumination conditions. There is therefore an urgent requirement for a methodology that can remotely characterise the lithologies of interest to the oil and gas sector. Emission spectroscopy has a number of capabilities that can meet this requirement.

Potential impact
Outcomes and Benefits of Project

The expected benefits of this project to the oil and gas industry have been assessed independently by OTM Ltd.
This market assessment was funded by a NERC PATHFINDER grant awarded to the applicants. The OTM market assessment is provided as an attachment. The market place understanding of the applicants and personal feedback from industry has also helped inform and enthuse the potential of this system to potential commercial users.

The main benefit for stakeholders will be the development of the microFTS instrument into a commercially viable technology for the hydrocarbon industry. This development is being held back by the requirement by industry for a more mature technology which has been proven under rigourous field conditions. The key aim of this project is to demonstrate the industrial application of the technology over a 10 month period thereby reducing the financial risk to companies that have already raised an interest in funding and commercialisation. The OTM and our own market analysis predict that a low cost investment from NERC will sufficiently de-risk the application of the technology to allow substantial subsequent industry investment and impact. This level of demonstration was an essential outcome required from the market study, e.g CGG; BGS and REPSOL all commented on the importance of this.

The outcomes of this project are anticipated to continue developing beyond the duration of this project. Our Technical Development Plan outlines a multi-phase development plan and this was devised specifically to allow a phased commercialisation strategy over the next 5 years. As each phase has its own market potential this strategy will allow us to: undertake a proof of concept for the current technology; establish a market for its application; devise an appropriate mechanism for taking it to market; develop the next technology advance for future commercialisation.

The project will develop protocols for the acquisition of integrated TLS and MicroFTS datasets from outcrops and borehole cores. Another key outcome will be the modification of the existing spectrometric gas analysis software package into a lithological-mineralogical classification package. This software package will produce. chemical-mineralogical-lithological classified image datasets with specific reference to oil and gas related lithologies, e.g. shale, sandstone, limestone. Additional image outputs will provide information on textures, stratification, bedding, and nature of diagenesis. The TLS imagery when coupled with the processed MicroFTS imagery will enable essential structural and stratigraphical details such as fold strike and dips measurements, fault throw values. The final output from the project will integrate multiple digital outcrop and borehole core processed imagery to enable individual stratum and complete stratigraphic sections across boreholes and outcrops to be mapped out producing a range of structural mapping capabilities.

Classification of the integrated image datasets will enable a high level of sedimentary analysis to be automatically implemented at high spatial resolution, over continuous areas from site-to-basin scales. The ability to automatically resolve individual stratum and stratigraphic sections in borehole cores and outcrops would provide a means of correlating stratum across entire basins enabling sequence stratigraphic analysis and key structural data to be determined and incorporated into geospatial models.

The potential for the proposed methodology is extensive, global and the industry uptake is likely to be significant and immediate.